Agility Surgical Ltd

Intellectual property – Mark & Clerk Glasgow, UK

Health economic analysis - Novineon Healthcare Technology Partners GmbH, Tubingen, Germany

Market review - Futuneering Ltd, Cambridge, UK

Regulatory pathway review - Compliance Solutions Ltd, Glasgow, UK

Scale-up-to manufacturing review - Brightwake ltd, Nottingham, UK